Higgs Measurements in ATLAS

Collaborate in a Higgs related analysis within the ATLAS experiment. The analysis will initially be on the full LHC Run 2 dataset, and will focus on H->ll (Higgs decaying into leptons) final states.